DiRAC-3 Operations 2023-26 - Cambridge

The DiRAC Facility is submitting this proposal to request bridging funding of £6.1m to support continued Facility operations during FY26/27. This request represents minimal business as usual funding to “keep the lights on” at DiRAC, comprising: (i) technical and user support and electricity costs for the DiRAC compute services; (ii) the DiRAC Training Programme; (iii) the Research Software Engineering (RSE) Programme; (iv) on-going preparations for the DiRAC-4 services required to deliver the STFC Theory Programme beyond 2026; (v) day-to-day professional services support for the Facility. These bridging funds are also needed to enable the DiRAC Senior Management Team to continue their work with STFC and UKRI to define the UKRI Digital Research Infrastructure and establish the appropriate role for DiRAC within it. All current operations grants for the Facility end on 31st March 2026 and the requested funds are required to ensure that DiRAC services can continue to operate un-interrupted beyond this date. While the scale of compute services required to support the STFC Theory Community beyond 2026 is already established based on the DiRAC-4 science case, the timing of any hardware deployments is unknown. This bridging request is therefore based on the current compute services and activities that need to continue until at least March 2027.